Generating renewable energy from flared low calorific value landfill gas

A project focusing on the delivery of a modular cost-effective energy generation system that exploits the thermal value of gas emissions, such as those found in the landfill industry.

Landfill gas (LFG) contains methane, which is a potent greenhouse gas requiring safe disposal through flaring or power generation. To date, there has been no effective way of generating power at closed landfill sites, where gas levels are depleting. With 20,000 such sites in the UK alone and LFG generation lasting circa 70 years, this provides a significant renewable energy resource.

LSL's novel system will combine leading flaring and Stirling engine technologies to effectively convert heat generated from LFG combustion into power. Key areas of focus will be the heat capture and distribution across the system and ensuring safe and continued flaring operations. A prototype will be design, built and demonstrated at a landfill in the UK. This is one of many operators that are eager to see the technical and financial viability of the system proven.

System benefits include environmental sustainability, as well as reduced site maintenance costs through offsetting electricity imports. Wider market applications also exist across onshore oil and gas exploration, as well as other large heat emitting industries.